Towards Holonic Power Systems: Data-Driven Control and Communication Structure Design in Power Electronics-Dominated Power Systems

We present a new approach to training recurrent neural networks (RNNs) by formulating their dynamics in continuous time and space, moving beyond the traditional finite-dimensional, discrete-time architectures. Our method is motivated by the success of neural operators in learning mappings between function spaces, and seeks to endow RNNs with similar expressive power while retaining the benefits of dynamical modeling. However, training such infinite-dimensional systems introduces significant challenges, particularly in the incorporation of gating mechanisms and the preservation of stability during learning. To address these issues, we recast the RNN dynamics as Hamiltonian systems, thereby introducing an intrinsic geometric structure that naturally enforces energy conservation. We then apply the Fréchet discrete gradient-a generalization of the discrete gradient method to infinite-dimensional Hilbert spaces-to perform structure-preserving forward simulation and adjoint-based backpropagation. This approach enables principled optimization over function spaces while maintaining the underlying conservative structure of the network dynamics. By bridging tools from control theory, geometric integration, and machine learning, our framework offers a mathematically grounded and scalable methodology for training RNNs in continuous domains. This paves the way for new classes of neural architectures with improved stability, interpretability, and generalization properties, particularly suited for modeling complex time-dependent phenomena in physics, engineering, and data-driven dynamical systems.